Unidirectional semantic change in grammaticalization: the role of cognition and communication

There is much evidence from historical corpora that some kinds of semantic change are unidirectional, particularly the semantic change associated with grammaticalization, and there are many theories about how language use by individuals results in unidirectional change. However, empirical investigation into the cognitive and communicative causes of unidirectionality has so far been limited. In this thesis, I use experiments to test proposed mechanisms by which individual linguistic behaviour could lead to the unidirectional patterns found in historical data.
First, in Chapter 2, I use two artificial language experiments to examine whether individuals, without any additional linguistic context, prefer to extend lexical items to grammatical meanings rather than extending grammatical items to lexical meanings (see, e.g., Heine & Kuteva, 2011). I focus on extension from body part terms to spatial prepositions, which is a widely observed cross-linguistic grammaticalization pathway. I find no evidence of an asymmetry favouring semantic extension in the direction of grammaticalization over the direction of degrammaticalization -- individuals are just as willing to use body parts to refer to spatial relations as vice versa. I also propose that a difference in the number of lexical terms and grammatical terms could lead to asymmetry, and test this with a computational model.
In Chapter 3, I investigate whether additional linguistic context is necessary to uncover an asymmetric preference in individuals. In the new task, participants must replace a spatial preposition or body part in a sentence with an item of the opposite category. Even with this added context, I still find no greater preference for semantic extension in the direction of grammaticalization than the direction of degrammaticalization.
In Chapter 4, I test the more general hypothesis that unidirectional semantic change comes from a preference for using concrete labels for abstract concepts (Lakoff & Johnson, 1980). Contrary to the prediction, I find that individuals tend to prefer concrete labels for concrete concepts and abstract labels for abstract concepts, with an overall weak preference for abstract labels.
Given the lack of evidence for the predicted asymmetric associations between lexical/concrete and grammatical/abstract concepts, in Chapter 5 I move to testing a different explanation of unidirectional change. Croft (2000) proposed that unidirectionality of grammatical change results from the fact that lexical items almost always entail a particular grammatical meaning, but grammatical items do not entail a particular lexical meaning (e.g., movement entails intention but not vice versa). I test this hypothesis using a communication game where participants communicate about coloured shapes, where the entailment relationships between colours and shapes can be manipulated to mimic this configuration (e.g., red objects are always diamonds but diamonds are not always red).
In this thesis I test two hypotheses for how unidirectionality could originate in the cognitive and communicative biases of individuals, and surprisingly find no convincing evidence supporting either hypothesized mechanism. This suggests either that different experimental methods are required to test these hypotheses appropriately, or that these hypothesized mechanisms cannot account for unidirectionality. More generally, this thesis demonstrates the value of experimental approaches for evaluating longstanding assumptions about the cognitive and communicative mechanisms underlying unidirectional semantic change.